University of Aberdeen and MeyGen Limited

To transfer and apply the knowledge and techniques developed in the FLOWBEC project for environmental monitoring around tidal turbines to the Inner Sound development.